PAIDIVER - Pipelines for supporting AI for biodiversity monitoring from imagery

Biodiversity, the variety of life, is an important indicator of the health of ecosystems on our planet. Changes to biodiversity can be a warning that an ecosystem is degrading or an indication of recovery, so it is important to monitor. Indeed, organisations like governments, environmental agencies, and industry regulators need robust biodiversity metrics as indicators to make good decisions about managing the environment.
To monitor biodiversity, we need to make regular observations, but monitoring consistently in remote places, for long timescales or vast areas can be difficult and expensive. Cameras on robots, such as drones and submarines, are making this easier by capturing hundreds of thousands of photos quickly, but it is impossible for humans to manually extract biodiversity data fast enough to make full use of this information. So, artificial intelligence (AI) is now being adapted to help speed up this photo analysis and make the results more consistent.
Artificial intelligence is widely used to recognise people in photos on social media, with well-trained algorithms using the huge numbers of photos uploaded every day along with tags of people and their friends. But identifying non-human organisms in photos has less data available and software support. There are three big challenges: 1) To work well, AI algorithms need to have access to large sets of photos and the information about how they were captured. 2) Environmental photos can look quite different because of ambient conditions, seasons and equipment, and AI gives more accurate biodiversity results when the photos have some processing beforehand to make them consistent, such as image enhancement for lighting, scaling and removing photos with problems (out of focus, flash misfires, etc.). 3) Once AI has been applied, the results, such as identifications and counts of organisms, need to be converted to useful biodiversity metrics, which can then be used to check the performance of the AI.
This project will develop software to tackle these three problems and make a step change in our ability to use photos and videos to monitor biodiversity efficiently. The software will be built as four packages: two to make the images and associated information findable and available, one to process the images, and one to evaluate the outputs of AI in terms of biodiversity. The software will be designed by a cross-disciplinary team of biologists and software developers working together to ensure that the results are robust and useful. It will be able to use any AI algorithm and be applicable to biodiversity monitoring across a variety of habitats. The software will also be open source and will be made available freely for all groups using AI in images to monitor biodiversity.
The main benefit to using this software will be that the application of AI to biodiversity monitoring will become much more useful, routine and repeatable to more images, thereby making biodiversity estimates more accurate and precise. It will also make these estimates more traceable and verifiable, making them more transparent. It will make image sharing easy between different groups that capture environmental photos (even if they do not use AI themselves), like universities, research institutes, consultancies and industry, while maintaining their access terms, increasing the scope for biodiversity monitoring and our understanding of the health of our world.